Cardiff Metropolitan University and The Chartered Institute for the Management of Sport and Physical Activity KTP 23_24 R2

To create a Cloud-Based Dashboard and informed Data Governance Framework to produce innovative, market led Workforce Planning Solutions for the UK Sport and Physical Activity Sector.